NLive

Note Taking Express (NTE) provides online personalised learning solutions and applications for the digital classroom (NTE Learning) delivering curated content, live captioning and summary notes to students of all abilities at over 150 educational institutions in both the UK and North America.

NLive is a secure, accessible and affordable lecture capture solution which significantly enhances NTE Learning providing tools to enable blended learning (online and in-class) in an inclusive environment for students.

NLive is an innovative advancement of the recently developed NRemote lecture capture platform which will achieve the following goals:

* **_Improved lecture IP management_**

Using Multi-DRM (or Universal-DRM) and Forensic Watermarking to aid HEIs to manage copyright and IP issues across HEI Learning Management Systems (LMS). This will protect academic content and protect it from being broadcast illegally across social media by students and thereby losing its value.

* **_Improving audio quality._**

Key to good captioning is the quality of the audio. NLive will improve the quality of the audio by filtering out background noises using AI and Machine Learning on its 60,000 hour dataset of audio/video recordings. This will facilitate cost-effective captioning and accurate translation into other languages.

* **_Automated quality control._**

Using Natural Language Processing (NLP), NLive will automatically assess the quality of the captioning providing quality feedback to those creating the captioning.

* **_Live_** **_transcript and_** **_translation of English Closed-Captions_**.

We provide high qulity closed captioning and translation into international students' native language lowering the barriers to learning.

* **_Integration_** **_with major LMS_**

Integration of the improved live captioning systems into major LMS platforms, such as Blackboard to broaden NLive's commercialisation potential.

* **_Enhanced accessibility design_**

Implementing online learning accessibility requirements to make NLive a truly accessible and responsive platform.

NTE is partnering with the University of Southampton's (UoS) AI and accessibility experts to support the development. UoS will use NLP and AI to design a remote lecture conferencing platform which is secure, accessible and will protect HEIs' Intellectual Property (IP).

Development of NLive has the following goals:

-To create a web application to complement NTE Learning, which will transform remote learning for all students through providing accessibility which caters for those with learning disabilities, such as dyslexia which affects 10% of the population, and international students who may struggle with the English language.

-To create 15 highly skilled jobs in the UK.